Inductive Logic Programming

Stassa is exploring the topic of identifying the relevance of background knowledge within
ILP. She has been doing initial reading about the theory of ILP and has implemented
Plotkin's logical minimisation algorithm with the aim of adapting this
algorithm for relevance identification.